University of Exeter and QUBE Renewables Limited KTP 22_23 R2

To develop and embed new capabilities to optimise a novel anaerobic digestion technology with significant potential for positive environmental and social impact.